A novel, quantum model for NLP: a step towards AGI.

Large language models such as ChatGPT have recently undergone a step-change in their user-perceived efficacy, and as such they have caught the attention of journalists and then the imagination of the general public. These A.I. systems appear to deliver responses to user-posed questions that are both informative and delivered with substantial expertise. The application of this nascent, yet extraordinarily useful, technical breakthrough across whole ranges of industries is only starting to become apparent.

Large language models are effective since they capture and codify, in their models, significant portions of all human knowledge, through the process of ingesting the entirety of the World-Wide-Web. The resultant models are staggeringly large (for example, ChatGPT3 contains some 175 billion parameters) and thus, these models take months to train and use a great deal of power to run.

It is our intention to build a Chat-GPT like large language model A.I. system that utilises a quantum calculation engine. The system shall employ a fundamentally different processing, model and systems architecture to current systems, leading to a step change in the efficiency and power of the resultant system. We shall build software to run such a system and demonstrate its increased efficiency in both training models, which shall be much more energy efficient during the training process, and in speed of execution and energy use when in operation. These benchmarks shall be performed against the requirements of the NLP and voice processing industry as understood by the consortium.